haRFest

This project addresses the use of printed electronics (PE) manufacturing to produce battery-free RF-powered systems, exploiting existing and widespread Near Field Communication (NFC) infrastructure. The project will develop processes to optimise the RF system performance, including antenna-tuning, and exploit PE processes (printed conductive circuity, low-cost integration) scalable to low-cost, high-volume applications in consumer packaging, document and brand security, in addition to wireless sensor networks for defence, healthcare and medical devices. The project will advance the state-of-the-art by developing technologies for high volume manufacturing of self-tuned energy-harvesting power units (modules), which fits the requirements of flexible, disposable and wearable applications. The project brings together a strong consortium with varied and complementary expertise in printing of conductive structures (WCPC, CPIIS), logic circuitry (PragmatIC), test (PragmatIC, CPIIS, CU) and integration (PragmatIC, CPIIS).